University of Central Lancashire and iControl Sports Training Systems Limited KTP 21_22 R5

The KTP project aims to take iControl to a new level in terms of its product development capabilities, introducing user-centred design to create new soccer training aids and processes and to validate them based on evaluation strategies supported by scientific evidence.